Investigation of Transient and Safety Issues in Gas Insulated Systems

The project will involve the study of Gas insulated substation to gain in-depth understanding of phenomena appearing in gas insulated systems. These will include discharge activity, transient over outages during disconnect or switching and line closing when connecting to overhead line circuits. Furthermore earthing scenarios will be investigated to determine the need and requirements for high frequency earthing in such systems, safety aspects of such configurations will be evaluated.

The models generated within the modelling and simulation task will be compared and verified with controlled experiments and onsite testing. For the purpose of advanced measurements, new fast voltage transducers will be designed, built and tested to allow measurement of the fast transient over outages.

The project will identify the most promising applications for graphine and other 2D materials in electrical transmission systems and examine the feasibility of using these materials on the transmission system. The project will consider the likely financial benefits, likely time to market, specific application issues, and recommend the pathway to deployment.